'Single truth' Customer Information Services

The project will develop a cloud-based information management solution that will provide passengers with a

'Single Truth’ of data across on-platform customer information displays and mobile devices. It will provide

passengers with more details about their journey including predicted train capacity, timetable information and

variations, delays, train facilities and journey planning options to help them make informed choices and have a

better experience whilst travelling the UK rail network. The project will overcome existing challenges to data

availability and integration from multiple sources. Building on learning from airports and Blackbox Company

DCIS (digital customer information screen) development with Abellio, it will develop & demonstrate a proof-of-

concept version of the 'Single Truth' solution. This will be used to assess benefits to station operators, evaluate

scalability & commercial viability, and establish next steps to the development of a full commercial solution.

The project is led by Samsung Data Systems Europe, supported by Fujitsu and SMEs Blackbox Company & TDC.

Abellio will provide the use case (Darwin data streams, locations for pilots and assessments).